University of Portsmouth and The Purple Group Limited

To develop and embed a sustainable technical capability to produce a commercial wireless sensor network location system and assess future applications where open information systems are required.